Gear and Transmission Components Manufacturing Volume Uplift

Several opportunities have presented themselves in recent times, to support the EV market with transmission components. Quiet operation for EV applications is an essential attribute of EV transmissions. These will require a higher accuracy level , throughput of product and associated volume manufacturing methods and processes.

For DePe Gear Investing in line and manufacturing automation, will support a flow manufacturing process with significant volume uplift from the current status. In turn this will enable DePe to support higher volume sectors of which the Automotive EV sector is key to the growth of the company.